Char.gy Residential Wireless Charging Feasiblity Study

"This project takes newly developed lamppost mounted on-street residential charge points and further enhances their usability and ease of deployment by leveraging the emerging induction charging technologies. The project, if successful, will allow residents without off-street parking to charge their electric vehicles in their usual parking bays outside their houses. The project seeks to overcome the challenges of induction pads on residential streets, of the lack of support from motor manufacturers for standardised induction charging enabled cars, of leveraging existing technologies to supply and pay for the electricity and to establish supply chains to mass produce the induction pads.

The key objectives of the feasibility stage are to:

• Understand the needs and concerns of interested parties (local residents, vehicle owners, interest groups)

• Investigate and select an induction charging partner, reviewing a range of candidate against our key criteria

• Explore short and medium-term options for after-market integration of pick-up coils into existing vehicles

• Understand and mitigate various technical complexities including physical coil installation for road surfaces, charge-point integration with car management system via induction coils and necessary changes to charge point and back-end software systems

• Develop a candidate solution architecture and business case for a further demonstrator phase using selected locations in the London Borough of Redbridge and other councils.

Our main area of focus is establishing a viable technical solution with an induction charging partner that provides candidate mechanism to mitigate identified complexities and risks that we can test thoroughly during a demonstrator stage."